Careau and Ely Rediscovering Heritage Project (CAER Heritage Project)

The CAER (Caerau and Ely Rediscovering) Heritage Project will be a multi-disciplinary, multi-period community project exploring the history and archaeology of settlement, land use, and society in Caerau and Ely (a deprived suburb of Cardiff) and relating this to the wider Cardiff and South Wales region. Set within the local housing estates is the large and unexplored Caerau Iron Age hill fort, inside of which was constructed a medieval ringwork and medieval church. The exploration of this multi-period site represents a highly engaging focal point for the project which it is hoped will also encompass aspects of Ely's history from prehistory through to the 21st century - constructing a broad narrative of the history and archaeology of the Cardiff region through the story of this one significant location. The project will seek to connect the past to the present, making the heritage of the district relevant and important for contemporary communities - creating a heightened sense of place and developing educational opportunities and improving social cohesion and inter-generational contact.

This project will build on significant engagement work which has already been completed by School of History, Archaeology and Religion with community groups and schools in the Caerau/Ely district of Cardiff and in collaboration with a range of heritage institutions in South East Wales. These include an extensive series of partnership-building meetings held with a significant range of stakeholders including CADW, the Royal Commission on Ancient and Historical Monuments of Wales and the National Museum of Wales together with significant community partners including Communities First, Glyn Derw High School and the Caerau Local History Project.

Within the contemporary social context, the communities of Caerau and Ely face significant educational barriers at a variety of levels and ages due to a range of social problems. There is also a significant and, to a large extent, exaggerated stigma associated with this area of Cardiff and its problems. Working with local schools and community groups the project aims to address a range of problems in relation to the management, presentation and history of the area and, particularly, the Caerau Iron Age fort, which has never been explored through archaeological or antiquarian research. This constitutes a little known yet extremely valuable and attractive local resource for educational opportunities and for creating a more positive perception of the area and its communities.

A series of heritage based educational activities will take place both on Caerau Hill and the Caerau and Ely locality throughout the oncoming year to explore the area's long and fascinating past. This will be instigated by a week of archaeological activities in March 2012 designed to engage local community youth and school groups as a pilot project. This will gauge local interest for a longer term, sustainable community heritage project or projects. A geophysical survey is proposed during this week along with other archaeological, art and learning activities. All these activities will be tailored to the delivery of basic skills training together with a development of awareness and knowledge about the site. From the outset, the local schools and communities will be involved and invested in answering important research questions about this hugely significant, but under-researched, hill fort.

We envisage that this will be just the initial phase of a sustainable CAER Heritage project; constituting of a series of pilot activities which will act not only as a stimulus for a sustainable longstanding heritage project in Caerau/Ely but also as a testimonial showcase for SHARE/Cardiff University to build similar heritage partnerships/outreach activities with other communities in South East Wales region and more broadly.

Potential impact
Who might benefit from this research?
The key beneficiaries outside the academic community will be the communities of Caerau/Ely, other communities in deprived areas of Cardiff (via open days/outreach contacts) and much more broadly communities, locally and nationally, via media coverage, museum displays and a web resource.
Key groups include:
Local school children
Under-represented groups such as the elderly, BME groups, single mothers
Community workers/teachers
Scout and guide groups
Young people, youth groups

How might they benefit from this research?
Networks within the local communities will benefit from an enriched understanding of the past and the creation a heightened sense of place and local identity. In particular, local people will be connected to their heritage through informal/formal educational activities, interpretation events and participant led initiatives. This will help reduce anti-social and negative behaviour on Caerau hill and improve the presentation of the hill fort and surrounding area creating a valuable local and national resource for leisure and learning activities.

By undertaking multi-period, multi-disciplinary studies, the project aims to engage with a wide range of people from the local communities, and to challenge or change internal and external attitudes towards Caerau and Ely and its communities. Particular benefits will include:

Opportunities for training and development of key skills through an engaging subject specific heritage exploration for local children, young people and adults thereby challenging aspirational poverty and breaking down barriers to education.

To create lasting links between Caerau and Ely communities, particularly schools and community organisations (e.g. Communities First), with Cardiff University in collaboration with other institutions such as National Museum Wales and CADW.

To undertake programs of activities with a range of age-groups from different schools to encourage cross-age-group learning, particularly in the transition phase from primary to secondary

A range of focused activities, such as vegetation clearance and ecological artwork, to engage with disadvantaged and under-represented youngsters who are on the fringes of the school system

Opportunities for all members of the local community (young, old, ethnic minorities, scout and guide groups) to work together on specific focused heritage events and develop their own sustainable projects

To widen access and break down barriers to higher education by arranging visits of local school children to Cardiff University and National Museum Wales, St. Fagans and to bring expertise from those organisations into the Caerau and Ely communities